Assessing the feasibility of 5G data buoys for offshore windfarm installations

This project aims to conduct a feasibility study that will inform the business case for 5G at sea infrastructure investments in the offshore wind sector, enabling future market deployments such as the East Anglia ONE project.

JET Engineering System Solutions aims to harness the industry pull of the offshore wind industry, as a potential technology development opportunity for the adoption of floating 5G networks with data collection capabilities. To achieve this a detailed feasibility study will be conducted to identify the customer need and infrastructure requirements, to support JET's 5G mesh network. This is as an alternative to the current environmental monitoring and communications, which use polluting vessels and expensive and slow satellite communications. The study will include outlining the data and network requirements, the quality of service and the environmental sensing requirements required during the commissioning and installation phases within the offshore wind sector, as well as the potential monitoring throughout windfarm operation.

The project will include a detailed demand analysis with existing offshore windfarms, including East Anglia One, as well as looking at the upcoming windfarm deployments within the UK, working with our expected industry advisory panel with current contacts including Scottish Power, Vestas and many other offshore wind stakeholders. Alternative use cases in the offshore maritime market and potential early adopters will also be canvassed to understand the potential for future sector growth. The study will also identify the correct operational model to work within this sector, including routes to commercial financing and deployment, and potential for export or selling data as a service.